Assessing the sustainability of iron clay mineral redox reactions for application in engineered systems

The quality of surface and groundwater is strongly influenced by redox reactions of iron-bearing minerals, which transform contaminants and nutrients. Iron-bearing clay minerals are particularly important because they are thought to be a renewable source of reduction equivalents in the environment. In this project, we will test the validity of this paradigm and expand current knowledge from closed systems to more realistic, flow-through conditions. Specifically, we will investigate aspects of reversibility of clay mineral redox reactions; the effect of redox cycling on clay mineral stability and reactivity; and differences between chemical, microbial, and biologically mediated clay mineral iron reduction. We will complement our experimental work with quantitative modeling of the processes involved. The results of this project will aid in designing effective (natural) remediation strategies as well as engineered water systems such as aquifer storage and recovery.